Epigenetic regulation of plant reproductive development

Technical abstract
Employing a combination of molecular, genetic, imaging, epigenetic and genomic approaches, we aim to dissect the mechanisms by which epigenetic factors shape the function and fate determination of the male sexual lineage. Revealing novel genetic and epigenetic regulators and their crosstalk is essential for our knowledge of sexual reproduction, and, at a more fundamental level, important for understanding how the development of a specific lineage of cells is tightly controlled in the context of a plastic environment of plant development.